University of Ulster and Delta Print and Packaging Limited

To significantly reduce manufacturing energy costs and meet impending customer/legislative demands by energy profiling of equipment, performance prediction, operator education and introducing competitive behavioural change challenges.